ThermaSport

ThermaSport is an innovate solution to joint problems. The Innovation Voucher will support the development and design of the concept and take the product from concept to market ready product across the next 18 month period. All design and testing work will be carried out with the region of our organisation and ensure we are reinvesting back into the local economy.